Staffordshire University and Time 4 Sport UK Limited KTP 24_25 R1

To address childhood weight and mental well-being issues, our project introduces a platform and app. This innovative solution includes an information-sharing hub, a gamified health coach, and a data management tool. It engages families, health workers, and schools, reducing waiting times and fostering positive behaviour for improved health and well-being.